Aston University and Hospital Direct (Marketing) Limited KTP 22_23 R1

To implement digitalisation of key operational and production control processes by adopting an Industry 5.0 approach that will drive productivity and efficiency improvements, and sustainable business growth in the healthcare sector.